Brighton Business School School of Applied Social Science School of Architecture and Design School of Art School of Computing, Engineering

The Internet of Things (IoT) is increasingly affecting daily life as a result of the growing number of physical devices connected to the internet. Currently the internet is focused on providing information to the user by either Human to Human or Human to Machine interaction. The recent enormous developments in technology, together with the increase in globalization, have enabled the transition to IoT. This allows smart sensors and physical devices to communicate without human involvement, on a Machine to Machine basis.
The rise of IoT inevitably requires consideration of the related security and privacy risks. IoT security concerns are reported almost daily, and experts are concerned about control of the situation being lost [1]. These issues are bound to increase as ever more identifiable physical objects become linked in the future: the more objects that are connected the more vulnerable a network becomes. The aim of this research is to identify and investigate how IoT can be secured, with particular emphasis on the development of a privacy policy framework for Internet of Things environment.